The Future of Alien Invasions: modelling the impact of rates of introduction, and introduction

Translocation of species to locations beyond their native biogeographic boundaries is a
defining feature of the Anthropocene. These species, termed aliens, can cause far-reaching
ecological, environmental and socio-economic impacts. Despite well-known impacts,
introduction of alien species is intensifying worldwide with globalisation. Furthermore,
changing demands and expanding trade and transport are introducing new types of species
to new areas. New introductions pose a problem for biosecurity, which relies on information
about traits of past invaders, as species and the locations they are introduced to are biased
by human decisions. Thus, existing measures can fail to identify new high-risk species. In
addition, increased rates of introductions (numbers and magnitude of species) increases the
likelihood of establishment of alien species. It is therefore critical to understand and quantify
the sequential stages of alien invasions, particularly introduction and establishment, to target interventions. This research uses theory and empirical data, for vertebrates and plants, to
investigate the impacts of introduction rates and biases on the richness and composition of
alien assemblages. The findings will be used to develop predictive models to identify (1) which
species are likely to become invasive and (2) geographic locations vulnerable to invasion
under different future scenarios to inform biosecurity measures.